From Jantar Mantar to Mechanical Clocks: Temporality and Time Keeping Practices in India and Britain (18th - 19th centuries)

Time keeping devices in early modern India (16th
- 18th centuries), such as sun-dials,
astrolabes and water-clocks or gharis relied on artisanal skill, Indian and Persian scientific
knowledge and regionally varied temporal practices to determine time. Jantar mantars or
astronomical observatories built by Maharaja Jai Singh II in Jaipur, Delhi, Varanasi, Ujjain and
Mathura in the early 18th century, embodied these collective time keeping practices and led to the
development of a local temporal culture in northern India where the organization of daily life was
influenced by multiple temporal practices. With the coming of colonial rule in Bengal towards the
late-18th century mechanical clocks and watches from Europe sparked interest among Indian elites
as object of value whose designs were imitated by local artisans. Despite their popularity, no
attempts were made in India to manufacture clocks. Why did Indian artisans choose to replicate
western time pieces? Did the popularity of clocks and watches alter prevailing notions of
temporality and time keeping in colonial India? By exploring and comparing the histories of
northern India (specifically Rajasthan) and Bengal, my project would investigate how jantar
mantars and pre-colonial forms of time keeping adapted with the emerging technology and trade
of European clocks from the 18th to the 19th centuries. Demonstrating the diffusion of western
technological practices among Indian labourers and artisans, my project would establish the
connection between the political economy of clock making industry with new norms of time
keeping and social and cultural practices in different regions of colonial India.